Dissection of protective responses to heterologous Campylobacter vaccines

Technical abstract
This project can be defined by the following objectives: 1) to determine whether in vivo expressed transport proteins are a suitable vaccine target; 2) to define whether the efficacy of C.jejuni vaccines is antibody dependent; 3) to define the adjuvant effect of Salmonella vectors; 4) to determine the effect of vaccine virulence on the development of protective responses with heterologous vaccines.